An integrated data-model study of interactions between tropical monsoons and extra-tropical climate variability and extremes (INTEGRATE)

In order to predict the evolution of inter-regional linkages this century, it is crucial to understand how they have evolved in the past. This is particularly important because extremes such as drought are modulated by decadal variability. Our study is motivated by recent identification of multidecadal links between 2000-year reconstructions of Tibetan Plateau precipitation and Northern Hemisphere temperature. We will go far beyond this initial finding by combining insights gained from coupled climate models and observations (instrumental, tree-ring and documentary records) to identify large-scale modes that link the variability of tropical monsoons and northern extratropical climates on multiple timescales. We will (i) better understand the teleconnections between monsoon and extratropical regions (with particular emphasis on the Arctic), (ii) evaluate the ability of climate models to reproduce observed behaviour including regional extremes, (iii) explore mechanisms that drive the observed behaviour and understand how the linkages may evolve under future climate change using simulations with a hierarchy of models. Paleoclimate records, including temperature-sensitive tree-ring records from the Eurasian Arctic and precipitation-sensitive series from the Asian monsoon regions provide a unique opportunity to identify associations on annual to multidecadal timescales. CMIP5 and CMIP6 "control" and "last millennium" runs will be used to assess simulated unforced variability and response to forcings such as volcanoes and to consider sea surface temperature and atmospheric circulation patterns associated with periods of extremes in the monsoon, extratropical and Arctic regions. New simulations with imposed anomalies (e.g. sea or land surface temperatures in particular regions) in conjunction with external forcing will be designed to explore the roles of basin-wide changes or land-surface interactions in generating and synchronising decadal variability. Implications for future climate change will be considered using model simulations and our improved understanding of mechanisms.

Potential impact
The INTEGRATE project will deliver new understanding necessary to support better climate services by improving our understanding of the teleconnections that link regional climates in the Asian monsoon regions with the mid and high latitudes of the Northern Hemisphere. These interactions modulate climate variability and alter the risk of climate/weather extremes on timescales from years to multiple decades. In doing so, they will alter our expectations of climatic behaviour in these regions, such that the frequency of extremes or the relationship between the monsoon circulations and ENSO may vary on decadal and longer timescales. Providers of climate services (whether they are providing information regarding climatological conditions, frequency of weather extremes, seasonal forecasts or near-term climate projections) and potential users of these services thus cannot rely solely on recent experience and data for their decisions. Analysis of longer-term instrumental data, supplemented by the context provided by palaeoclimate reconstructions (with appropriate caution regarding their greater uncertainty), is clearly beneficial. Furthermore, services and decisions that are based upon climate model simulations will be on a sounder footing following additional evaluation of the ability of climate models to simulate observed behaviour, including the linkages between extra-tropical, Arctic and monsoon regions.